Developing AI powered virtual patients in the Mediverse that adapt to learner’s cognitive load to improve learning outcomes for healthcare professionals and medical students.

We will develop and integrate artificial intelligence capabilities for our virtual patients in virtual reality. This will provide healthcare professionals and medical students with more dynamic and tailored learning experiences to improve learning outcomes in healthcare education.